NATIONS CALL - Our Place in The First World War

At the broadest level, my research interests are in the relations of history and memory with organization, organizations and organizing. I was the founding editor of the refereed journal, Management & Organizational History (originally SAGE, now Taylor & Francis). I have a longstanding interest in public memory, battlefield tourism, and in commemorative processes and artefacts; and have published articles on social remembering, on so-called 'dark tourism', and on official narratives and their counter-narratives. A manuscript on memorialisation and landscape is in preparation. I am also working with Kent Fedorowich on a longer term prosopographical study of the thousands of British migrants who returned from overseas in dominion armies to fight for King, Country and Empire between 1914 and 1919.